University of Aberdeen and Test Incorporated Limited KTP 22_23 R4

To create an automated object recognition, speech to text recognition platform for deployment within a technical quality control and procurement system through a study on Machine learning, Computer Vision and Artificial Intelligence.